Reconstructing knowledge management: A radical modernisation of maintenance and capital expenditure risk modelling for a North Wales Hydro Power St

The PhD seeks deconstruct the techno-cultural practices of the modernisation of risk modelling as a sustainable praxis through a knowledge management lens; and to contribute to WAG's Carbon Net Zero 2050 through epistemic redefinition of sustainability in risk modelling for industry. The research will be a mixed methods action research drawing on primary and secondary data. Appropriate correlational statistical analysis along with thematic analysis will be employed.